Unpicking the Immune Checkpoints

The over-riding goal of my laboratory is to try to understand how the immune system is regulated at the molecular level. The immune system comprises the set of cells in the blood called white blood cells or lymphocytes, which express large numbers of proteins on their surfaces, called receptors. Cell surface receptors are the means by which any type of cell is informed of events occurring outside it. In the case of lymphocytes, the important external event is an infection, or the formation of a tumour. Among the most important of the receptors expressed by lymphocytes are the so-called "immune checkpoint" receptors, which limit the extent to which the lymphocytes respond to these external cues. In one particular example, blocking the activity of a receptor called PD-1 with antibody-based drugs has the effect of activating the lymphocyte, which, in the setting of cancer, can lead to curative immune responses against tumours. Discoveries like this are beginning to transform medicine. The problem is that we know very little about how the immune checkpoint receptors limit the activities of lymphocytes, i.e., what pathways of intracellular signaling they initiate. There is a large number of these receptors (60-70), and it seems very unlikely they do the same thing because they wouldn't have been preserved by evolution in so many animal species. Using gene-editing approaches, we propose to interrogate the ways in which the immune checkpoints exert their effects in lymphocytes, taking PD-1 as one of our key examples, but we will also be making comparisons with other important receptors called TIGIT and BTLA. Our objectives are to understand why there are so many immune checkpoint receptors, and to determine how best to combine therapeutic interventions (with, e.g., blocking antibodies) to achieve the best clinical outcomes. Our approach is to understand how interventions at the level of the immune checkpoint receptors can have profoundly different outcomes depending on disease - i.e., tissue - contexts.

Technical abstract
Our over-riding interest is in understanding the mechanisms of immune receptor signaling in leukocytes, both for its intrinsic cell-biological interest and as a platform for developing new types of immunotherapies. Paraphrasing Max Delbrüick, we approach immunology from a structural point of view, with the expectation that a good 'feeling' for how molecules behave makes it easier to identify the best cell biological problems. This prompted us, more than 25 years ago, to address the problem of how the T-cell receptor (TCR) is triggered, when it was becoming clear that existing signaling paradigms were incompatible with emerging insights into the structure of the receptor. With P.A. van der Merwe, we proposed the kinetic-segregation (KS) model of receptor triggering, which is now the cornerstone of our research. We test as many aspects of the signaling question as we can using structural approaches, but also rely heavily on imaging. The KS model now has strong evidential support, based on work done in Oxford and elsewhere. Key support has come indirectly from our studies of antibodies that cause the costimulatory receptor, CD28, to signal. This in turn has indicated that antibodies could be used to agonise most if not all immune receptors, including the inhibitory immune checkpoints. Our preliminary data suggests, however, that agonising the immune checkpoints in a therapeutic setting can have profoundly different outcomes depending on the disease - i.e., tissue - context. At present there are no clear explanations for these effects because relatively little is known about the signaling and homeostatic effects of the checkpoints. Over the course of the new programme, we intend to establish a new experimental framework for better understanding immune checkpoint biology.